HEI-PET: Health and Environmental Impacts of Particulate Emissions from Tyres

Tyres create over 30% of the world’s microplastic pollution, and emit over a third of a modern combustion-engined car’s airborne Particulate Matter (PM) during use. Electric vehicles (EV) will produce more of this pollution in operation, exacerbated by their increased mass and torque generation. In response, upcoming Euro 7 emissions standards will, for the first time, limit the wear rate of tyres, based on the engineering assumption that wear quantity is the primary cause of harm to people and places. In contrast, knowledge from microbiologists and environmental scientists suggests that toxicity will depend on the size, shape and composition of particulates, but the toxicity vs quantity trade-off is unknown.

Knowledge of this trade-off exists at the intersection of engineering, biology and geography: an unexplored knowledge space that is difficult to access due to unique challenges around tyre pollution generation. Unlike other sources of PM, such as friction brakes, generating representative tyre particulates in a laboratory environment is challenging because of the physical and chemical interactions between: a moving tyre; existing road-based tyre debris; the road itself. No knowledge yet exists to say if any of these interactions produce critical impacts on people and places.

Additionally, engineering knowledge gaps about key road surface characteristics on tyre wear preclude transferring measurements between surfaces, complicating the process of developing synthetic particulates to replicate real inputs into biological systems and ruling out a multidisciplinary solution. These engineering knowledge gaps manifest in Euro 7 emissions test development, where insufficient repeatability has been observed.

This project aims to quantify the effects of tyre particulates on people and places, by developing a holistic interdisciplinary experimental approach to quantify particulate impacts as a function of tyre state and road surface characteristics. By integrating knowledge from engineering, biological and environmental sciences in both the design of these experiments and the analysis of experimental data, key factors will be identified linking particulate characteristics to both tyre states and their health/environmental impacts – something that is only achievable with an interdisciplinary approach.

Successfully achieving this project's aim will, for the first time, develop new interdisciplinary knowledge to quantify particulate effects as a function of their generation, enabling existing particulate mitigation measures to be evaluated in terms of their capability to reduce harm and informing future legislation. Without such knowledge, transport policy could repeat previous mistakes of promoting one technology (diesel) over another (petrol) due to using the wrong metric to evaluate environmental and health impacts. A similar event may occur with tyres: carbon black (a known toxin) is used as a filler to reduce tyre wear; knowledge of particulate toxicity and quantity trade-offs are needed now to inform future policy decisions.

This research will have wide-reaching societal benefits. Generating knowledge about tyre particulate generation, transmission and effects will maximise the chance that future vehicle emissions policies can use appropriate standards to evaluate the consequences of legislative limits, thus maximising their effectiveness at protecting people and places from harm. Understanding environmental transmission mechanisms will help guide future urban planning to minimise environmental and human exposure to harmful microplastic particulates generated from tyres during use. Collectively, these benefits will help to minimise the negative consequences that arise from future transport emissions, improving health for future inhabitants of urban spaces and minimising future transport’s environmental impact.